Probing the behaviour of bacterial and/or protist colonies

The growth behaviour of bacterial colonies, notably as biofilms, is a growing interdisciplinary area with particular real-world importance, from understanding and preventing implant contam-
ination in medical settings to harnessing them for good in agriculture and wastewater treatment. With large scope for a physics-based project, a specific avenue is to build on the work of a previous PhD student in his lab, investigating the growth mechanics of E.coli colonies growing in soft gels. This will be closely related to my prior work investigating the morphology of B.subtilis colonies and the role of wrinkling channels.
An important application of the study of bacterial colonies and an area for potential industry collaboration that was discussed is in the wastewater treatment industry. Utilising an industry partnership between Dr Gavin Melaugh's lab and Veolia, is the apparently poorly understood role of bacterial motility in the treatment of wastewater.